Development of novel cold atmospheric plasma-mediated drug delivery for targeted anti-cancer therapy

Development of novel cold atmospheric plasma-mediated drug delivery for targeted anti-cancer therapy